Munching as if the More-than-Human Counted: Creative Writing, Bioethics and Net-Zero

My Creative Writing Practice Research PhD will produce a multimodal collection of short fiction tackling climate change, establishing a unique nexus between what we eat, how we treat animals, and the goal to reduce greenhouse gas emissions. It uses creative writing's capacity to imaginatively adopt animals' perspective to generate a bio-ethical understanding of UN's Sustainable Development Goals (2, 12, and 13) in Climate Change, sustainable consumption, and food security to impact non-scholarly audiences. A sustainable harmonised future necessitates an understanding of Net Zero policy that moves beyond reducing meat consumption to improve animals' status and reduce emissions. Biopolitics/bioethics presents a deeper analysis in current policy, through theoretical and empirical research, to reinstate animal welfare as a key component.